Superfluid Quantum Circuits for Fundamental Physics and Quantum Technology

The behaviour of natural systems at ultra-low temperatures and at very small length scales is governed by quantum mechanics. Natural phenomena of super massive objects at astronomical length scales is governed by general relativity. Both regimes of physical laws come together in relativistic quantum mechanics which helps us understand the formation of elementary particles and fundamental forces in the Universe. This theory is widely known as the standard model, abbreviated SM, of particle physics. It has been highly successful in proving experimental observations made in large accelerators and colliders. Our programme proposes a model laboratory system to probe a variety of phenomena related to the standard model, while offering a surprising added benefit.

The second lightest element, helium, is liquid at the lowest temperature due to the quantum wave-particle duality of helium atoms. At millikelvin temperatures, it undergoes a transition to a phase in which it flows without friction or viscosity, a manifestation of a quantum phenomenon on a macroscopic scale. This "superfluid" of the lighter isotope(helium-3) is is an unconventional superfluid exhibiting various complex phenomena related to fundamental symmetries and serves as a model system. The complex symmetry of the early universe corresponds to the rich symmetry structure of superfluid helium-3 which thus serves as a laboratory cosmological analogue. The equations that govern what happens at the boundaries of confining surfaces of superfluid helium-3 are mathematically similar to equations of motion of particles that are currently not included in this standard model. We propose to investigate the nature and behaviour of such superfluid surface states. This could reveal clues on any extensions of the standard model, often referred to as SM+.

We plan to design a device to study superfluid surface states, in collaboration with the University of Alberta, Edmonton, Canada. The helium-3 group at the University of Alberta is the biggest expert enterprise in superfluid helium-3 in Canada and a global leader in this field. The aim is to collaborate and develop the specifications of a programme that will most sensitively probe this SM+ physics.

We envisage this device to be a hybrid superconducting superfluid device that could also, fascinatingly, serve as an analogue of a superconducting quantum circuit. These circuits form the building elements of quantum computers. An enormous research effort is ongoing in academia and industry to develop insights into errors in quantum computers and methods to mitigate them. Our proposal will contribute to this endeavour and potentially advance the design of a novel superfluid platform for quantum computing. We will develop this facet of the programme with special expert groups at Northwestern University, USA. Northwestern is involved in a nationwide USA network advancing Quantum Information Science. They will provide key input to our quantum computing direction. The Quantum Fluids group at Northwestern is deeply entrenched in superfluid helium-3 expertise. They will work with us providing insight into the workings of the superfluid in this device.

Our proposal synergises theory and experiment, bringing together world-leading expertise to materialise our multi-faceted vision. The proposed programme is motivated by the accessibility to test cosmological ideas through the ability to perform controlled experiments on superfluid helium. We twin this with an impact on quantum technology through designing experiments, in parallel, to reveal insights into the working of quantum computers.